AI-powered heuristics for industrial mathematical optimization

Many optimization problems arising in industry are combinatorial in nature and involve
sequencing, scheduling, cutting or packing. For example, the scheduling of production lines
in heavy industry is a challenge faced every day in many companies and with a critical
impact in their daily results. Due to its complexity and available time constraints, the use of
classical mathematical techniques like integer linear programming is infeasible. It is often the
case that a different instance of the same problem must be solved every week, day or hour,
thus there is a large corpus of data available of previous instances and already evaluated
solutions.
This project aims to study the possibility of using a transformer-based architecture as a
scheduling method for production facilities, inspired by the state-of-the-art LLMs. This
architecture would learn from historical data (e.g., schedules) and would be able to generate
new schedules in a similar way to how they are currently generating text, implicitly learning
the scheduling rules from the data. The main research questions that the project aims to
answer are: (1) How to adapt these LLM/GM methods to generate feasible high-quality
solutions for complex combinatorial optimization problems arising in industry? (2) How to
efficiently train such a system, reusing as much available data as possible and minimising
the amount of new data required?
(3)How to efficiently update the system in an online manner with the data generated by
solving each new instance? (4) Can such an AI system outperform the state-of-the-art
heuristics used in industry on its own or does it need to be complemented with other
optimization methods?
The main application scenario will be production lines in steel manufacturing in European
factories. The project aims at developing general principles and mathematical methods to
stimulate further research and investment on this topic